Black Women's Digital Intimacies

This study examines the intersections of social media, gender, and race and relationships. It aims to examine behaviours and practices that Black women on Twitter exhibit while engaging in friendship-making. In studies concerning race and social media, little attention has been paid to how Black women navigate social media's affordances for friendship-making purposes; thus, this project aims to fill this gap, working towards illuminating how digital intimacy operates for Black women on Twitter.